Recreating the late Victorian popular science experience

Science and technology play prominent roles in our predictions of the future, whether we are imagining cures for disease, liberation from household chores, or interplanetary tourism. This was equally true in the late nineteenth century, when Victorians noted the significant technological and scientific advances since their grandparents' days: they were proud of bicycles and typewriters; of railways, steamships and electric telegraphs; of photography and electric lighting. Science fiction writers began to wonder what the world of the future would look like, while popularisers poured their energies into explicating the wonders of science and the workings of technology. The public could see these for themselves in the many demonstrations, lectures and shows that were part of late Victorian entertainment culture. Scientific shows were crucial to the process of selling the future to Victorian publics. They were highly skilled and often technologically sophisticated affairs that required careful management and meticulous choreography of performers' bodies and scientific apparatus. Our project aims to recreate such a show, and to perform it publicly.

This project brings together three academics with established track records of research into Victorian and Edwardian popular science; the project will enable them to work with two experienced performers, both of whom specialise in historic scientific acts (magic lantern lectures, and circus/side-show acts).

Potential impact
The project touches on issues that are fundamental to the way we think about the future, and is thus of relevance to a wide audience of educators, campaigners and the public. The main outputs will be four public performances of the recreated Victorian science show. We plan to run shows in Manchester and Newcastle during summer 2013: in each city, we will run one show for a public, adult audience, and one show for schools. The shows will be the same, but the post-show discussions will be be adapted to suit the different audiences.

Members of the public who attend the performances (potentially 400 to 500 people) will benefit from a fuller understanding of the materiality and spectacle of Victorian science and technology through seeing them demonstrated. They will also be encouraged to think about the role of science and technology in historical change, and the reliability of predictions of future technology.

Members of the public and policy-makers with an interest in the stimulation and/or regulation of scientific research and technological development will be interested in the show's juxtaposition between Victorian and modern contexts, which encourages questions about the nature of technological change and its public impact.

Secondary school pupils who attend the schools performances will learn about the social and cultural role of science and technology in Victorian Britain, and use this knowledge to engage with topical questions about technological progress in the past and future, and the relationship between science and society.

Educators at secondary level will find the project materials and website of relevance to their work in developing pupils' understanding of the role of science and technology in historical change. Studying Victorian reactions to, and expectations for, science and technology will help pupils to think through related modern issues about the development and regulation of science and technology.

The performers who act as technical consultants to the project will benefit from closer engagement with academic researchers, which will give them a deeper understanding of the historical context and significance of their own future performances.

Museum and media professionals will be able to learn from our experiences of trialling a novel format for engaging the public with Victorian science and technology.